International: TAMSAT-AgricuLtural EaRly warning sysTem (TAMSAT-ALERT) platform

We propose the development of a new platform, TAMSAT-ALERT*, which will transform proven research in decision support for African agriculture into a platform co-designed with key stakeholders in the agricultural and financial sectors, dedicated to supporting farmers facing time-critical agronomic decisions every season.

TAMSAT-ALERT (AgricuLtural dEcision suppoRT) is a methodological framework for assessing weather-related risk to agriculture. TAMSAT has piloted the framework and associated data products in several African countries, including Ghana and Zambia, in partnership with national hydrometeorological services, and leaders in the financial and agricultural sectors.

Currently the framework exists as a set of research level code, which can only be run within the TAMSAT group. The proposed project will develop TAMSAT-ALERT into a platform, which can be utilized by the agricultural and financial sectors in Africa and beyond - bridging the gap between research level products and an operational tool. To engage a wide community of stakeholders, the platform will be served through a website, a smartphone app and R/python packages.

Our vision is a set of sustainable technologies that can be exploited independently of the project investigators for societal good.

*Tropical Applications of Meteorology using SATellite data and ground observations - AgricuLtural dEcision suppoRT system

Potential impact
The ultimate beneficiaries of the TAMSAT-ALERT platform are farmers in Africa, who depend on favourable weather conditions to make a living. These benefits will be realised by engaging with key user groups, who support farmer decision making. The groups targeted are listed below (project partners in brackets):

1. International and African financial sectors (Blue Marble/Risk Shield) will benefit through the facility to provide improved quality drought insurance to a greater number of farmers.

2. National hydrometeorological services (Ghana Meteorological Agency, ENACTS) will benefit through access to enhanced rainfall products.

3. Agricultural service providers (One Acre Fund) will gain the ability to provide decision support to farmers based on multiple sources of data.

Close engagement with stakeholders throughout the development process will make TAMSAT-ALERT into a genuinely useful tool for decision support and risk assessment. The TAMSAT group, furthermore, has sustained operational activities for forty years. Incorporation into the TAMSAT operational programme will ensure that TAMSAT-ALERT will benefit Africans long after this project has finished.

Strategy for building engagement:

1. Day-to-day interaction between the project investigators (TAMSAT and the IEA) and the project partners (Risk Shield, Blue Marble, One Acre Fund, ENACTS and the Ghana Meteorological Agencies) will ensure that the platform meets the requirements of key user groups.

2. The project partners have been chosen as representatives of key user groups, who already have established collaborations with the TAMSAT group. Adoption of the platform by the project partners in pilots, is intended to demonstrate the benefits of the TAMSAT-ALERT approach to a wider group of stakeholders. Stakeholder workshops and other interactions between TAMSAT, the project partners and the wider community (eg at conferences) will thus motivate the wider community to trial the new technology, independently of the project investigators and partners.

3. Over time, as elements of the platform are integrated into established systems for decision support and early warning, international organizations that use these platforms will benefit from the research outputs.

Engagement activities include:
1. Continual day to day interaction with partners, in order to co-design of the platform.
2. Two project workshops, the second of which will be held jointly with a major planned National Centre for Atmospheric Science workshop.
3. Attendance at external conferences/workshops targeted at the scientific and stakeholder communities
4. Written outputs: user documentation, training materials, reports, papers.

The budget for the engagement activities is approximately quarter of the total - underlining the importance to the project.